Solid lipid nanoparticles

Targeted drug delivery offers the potential for considerable clinical benefit through the reduction of side effects and increases in the therapeutic efficacy. This may be achieved by using nanocarriers with appropriate particle properties to access specific biological compartments. Solid lipid nanoparticles (SLNs) are an example of such a technology platform. SLNs are nanocarriers with considerable promise; the biocompatibility and versatility of the lipid core avoids concerns over long term accumulation of the nanocarrier material.

In this project, we will design, synthesise and characterise a modular SLN system. The analysis of the particles will be achieved by using our existing asymmetrical flow field-flow fractionation (AF4) equipment, a technique that separates nanoparticles based on their size and shape with high resolution (figure 1). This student will then work alongside researchers in pharmacology student to evaluate the biological behaviour of the SLNs. This will provide the understanding necessary to allow SLNs to be tailored to deliver different drugs to different biological compartments.